Rapid pathogen extraction for poultry farm disease diagnostics

Early detection of bacterial pathogens on poultry farms is imperative for efficient disease control. Whilst there have been numerous advances in diagnostic techology development, innovation in environmental sample handling has lagged behind. This innovation voucher will enable critical knowledge transfer of specialist sample extraction expertise, allowing us to increase our core technology offering to encompass disease surveillance in response to key industry concerns regarding food quality assurance following the recent Elliot Review.